Quantum Dots for Quantum Technologies

Our main research in the quantum dot technologies group is into the use of quantum emitters, chiefly semiconductor quantum dots, embedded in photonic devices, for applications in a range of quantum technologies. One of our main areas of interest is in storing information in the single electron spins in quantum dots, and transferring that information to photons in an efficient way.